Measurement and Optimization of Mid-air Ultrasonic Holography for Haptic Feedback and Levitation

Ultrasound holography is a technique for re-creating a specific wavefront from ultrasound. It allows precise control of regions of pressure for tasks such as mid-air haptic feedback, levitation, 3D assembly and more. In order to optimise and develop ultrasound holography and haptics, it is important to have good measurement techniques to characterise the ultrasound holograms produced and their effects on human skin. Current measurement techniques for these tasks such as scanning microphone setups and scanning laser doppler vibrometers are incredibly slow. In this PhD I explore and demonstrate novel methods using thermography for measuring ultrasonic radiation pressure rapidly across an entire 2D plane. Materials for this use-case are explored in order to achieve the best performance, as well as techniques for accounting for the internal diffusion of heat within the material. This increase in speed also allows for the creation of camera-in-the-loop holography which is also explored as a promosing advancement over current closed-loop solutions based on simulations. Further to this, methods utilising motion magnification and high speed photography are shown in order to measure shear waves induced on skin via mid-air haptics. It is hypothesized this will allow for quicker characterisation of haptic algorithms, increasing the rate of development for mid-air haptic algorithms, an understudied area.